Exploring the Cognitive-Emotional Dimensions of Human Interaction with Social Deepfakes

"Deepfakes are synthetically generated media such as images and videos created using generative AI. A particularly intriguing subclass is ""social deepfakes"", designed to mimic or simulate plausible human features and behaviour (faces, movement, expressive social cues). This social element imbues deepfakes with significant potential for novel (mis)applications, from digital assistants for mental healthcare to spreading misinformation. The effectiveness of social deepfakes relies in part on humans' specialised perceptual processes fine-tuned to faces and biological motion, and emotional mechanisms for responding to social human-like cues. Despite this, the bulk of research on deepfakes has focused on exploring algorithmic detection methods to establish authenticity. This overlooks the cognitive and emotional processes that dictate how humans perceive, interact with, and are potentially influenced by social deepfakes - effects that may occur implicitly, and persist even with conscious awareness of their artificial nature.
This project will investigate the cognitive and emotional mechanisms underlying human interaction with expressive facial deepfakes, including how (a) socioemotional cues embedded in deepfakes contribute to authenticity and socioemotional judgements; (b) how deepfakes impact explicit and implicit socioemotional reactions; and (c) how perceptual mechanisms contribute to authenticity and socioemotional processing of deepfakes. I will be designing and run lab-based and online experiments to answer these questions, combining a range of behavioural and psychophysiological measures (e.g., eye-tracking, face-tracking, EMG, Skin Conductance, and potentially EEG/MEG)."